Novel platform microencapsulation technology using membrane emulsification

The demand for coatings with targeted functionalities such as anti-fouling, self-healing, antiice
and fire-retardancy is increasing. Microencapsulation techniques can be utilised to
encapsulate a range of substances thereby providing a tailored release system that react on
demand and provide the desired functionality. However, the adoption of microencapsulation
within coatings has so far been limited with traditional methods being inadequate to achieve
the required functionalities at industrial scale. escubed – a spin-out from Leeds University
have identified an opportunity to develop a novel platform encapsulation technology based on
membrane emulsification to support industrial scale manufacturing of functional coatings. It
will enable manufacturers to create smart coatings that interact with their environment.